Low cost, precision performance pressure regulator

Many industrial and manufacturing processes require the control of the flow of gases and
fluids. From water and compressed air through to rare gases, steam, and chemicals, accurate
flow control is key to process efficiency and safety. It’s achieved through a range of valves
and regulators, the designs and applications for many of which date back to the industrial
revolution.
Oxford Flow has developed an innovative flow control device. The company is a spin out
from Oxford University, and the novel design was developed at the Osney Thermo-Fluids Lab
by academics to meet a specific requirement in their research programme. The device has
potential as a platform technology – the basis of pressure regulators and valves with
applications throughout industry. The patented design is in field trials as a pressure regulator,
where it has competitive advantages; it is smaller and more compact than other pressure
regulators, and can be manufactured more cheaply. It also has a very precise flow control, a
high level of performance that was the original objective of the scientists’ design.
Oxford Flow aims to undertake a detailed Proof of Market project to map the performance
and attributes of the technology to industry needs. This involves desk research into the
markets for the technology, and engagement with industries such as water, chemical
processing, advanced manufacturing and specialist gas applications, to understand in detail
the highest value initial applications for the technology. As a result of the project, the
company will determine its priority markets for commercialisation and develop its technology
roadmap to meet industry needs.